Immersive Virtual Perceived Quality in Automotive Concept Design

This feasibility study investigates a proposed solution for supporting the Virtual Perceived Quality (VPQ) process at the concept design stage in the automotive development process. The proposed solution involves extending an existing software product, from Icona Solutions, with new capabilities and immersive technology. If successful the project will lead to the development of an innovative new product that will save significant time and cost in the automotive industry and open new commercial opportunities for Icona Solutions to expand its business and differentiate its products in the market.